Innovative solutions for freeze drying reagents

This project aims to assess the commercial opportunity for a new laboratory consumable
product. Specifically, Biopharma Technologies Limited (Biopharma) have submitted a patent
application describing a reagent tube that enables freeze drying of liquid reagents directly in
industry standard ‘eppendorf’ style reagent tubes. At present, temperature-sensitive and labile
liquid reagents used in laboratory testing and experimentation are either shipped frozen in dry
ice, which is costly and carries a very large carbon footprint, or they are freeze dried and sent
at ambient temperature. The latter is more cost effective and significantly more
environmentally friendly, but has been difficult to execute in the industry standard style of
tubes. Where freeze drying is performed, alternative tubes like screw-caps or glass vials are
used, but these are less acceptable by the end users. This project will assess the commercial
opportunity that would be created by enabling freeze drying in ‘eppendorf’ tubes to be
performed routinely, cheaply and cost effectively. This opportunity would arise from:
• Converting existing liquid reagent products from liquid to freeze drying formulations
• Allowing new products to be formulated for freeze drying without going through a
liquid formulation stage
• Extending the range of reagents to those that are unsuitable for a liquid formulation.